'More than jazz and jiving': An interdisciplinary study of Duke Ellington's synthesis of the arts

Esteemed composer Duke Ellington (1899-1974) created some of the most enduring work in the history of jazz. But his legacy reaches beyond music: often in collaboration with his writing partner Billy Strayhorn, he also wrote poetry and drama, and created genre-transcending mixed-media works that have been overlooked in Ellington scholarship. This study will research Ellington's unpublished writing, programmatic music and holistic, mixed-media approach to form as pivotal in the synthesis of the arts, to place his work in a tradition, build a critical framework and develop a vocabulary for analysing his synaesthetic work and its contexts.